AgilePath - Real World Validation

AgileRequest is the world's first digital cancer diagnostics request platform. Currently, cancer diagnostics are reliant on paper referrals which are slow, labour intensive, and prone to error. These factors lead to an inefficient and expensive cancer diagnosis pathway. The current system relies on multiple paper requests and labels to be generated in the clinical environment and transferred to the laboratory for cancer diagnoses to be made. Paper requests are then booked into the laboratory which involves manually transcribing the information from handwritten forms into the laboratory's information management system. Taking between five to thirty minutes per request, this task is especially prone to human error and is highly time-consuming. In addition to this, the laboratory has to organise, track, and pair every paper form with the correct patients' samples throughout the entire process. Altogether, these systems create an environment of errors and in an area as critical as cancer diagnostics there has to be a better way.

We have designed and begun developing an intuitive software tool, tailored for cellular pathology, which allows clinicians to request cancer diagnostic tests for their patients digitally. Using our clinical experience and deep understanding of the cancer diagnostic pathways, industry-leading software development standards, and UX/UI design principles we aim to enable the safe and effective referral of cancer patients' information and samples to cellular pathology laboratories.

Our platform will replace the current antiquated paper-based systems. This paradigm shift will improve the efficiency and safety of cancer diagnoses throughout the UK, with the potential for global reach, whilst improving productivity, removing millions of paper forms, and building a team of highly skilled healthcare software developers.